Automated Human Inoculation - Covid

Aqualife has 25 years' experience in delivering vaccines to animals. We have developed that in-depth knowledge into expertise in designing and developing systems required to automate the delivery of vaccine. This feasibility study is to determine whether automating human vaccination is possible to help manage the enormous logistical burden of manual vaccination that society is faced with in the current and future pandemic.